An actve dry powder inhaler for weak patients with pulmonary diseases

Eagle Scitech Ltd is developing an active dry powder inhaler (A-DPI) for weak patients with cystic fibrosis /idiopathic pulmonary fibrosis/the elder with Chronic Obstructive Pulmonary Disease /Children with asthma etc.
The active dry powder inhaler will overcome the inherent design fault of passive dry powder inhalers that use only the user's inhalation to entrain, disperse and deliver a drug: the most needed weak patients get the least drug delivered to their lung as a result of their reduced inhalation. It will improve the quality of life for patients with sever pulmonary diseases and improve the disease control & management for NHS.